ATFAGV2

The project will support the development of a new range of guidance systems for Automated Guided Vehicles (Battery Powered Pallet Trucks) along with a range of innovative complimentary products such as batteries. The system should provide OEM customers with significant cost and performance benefits.